Vaporiser

"An external consultant is required to select suitable materials for the body and top of the Vaporiser as well as the moving parts required to support the filter membrane.
A 3D model will be required prior to spending money on tooling and going into full production.
Help with the best method of manufacturing and selecting tool and piece parts is also required. "